Novel grinding technology with advanced cooling capabilities

For cost reduction, time saving and environmental compliance purposes, most of industrial manufacturers seek to optimise their machining process without
decreasing the production quality. Indeed, aero-engine manufacturers - which use for critical part sensitive and difficult to cut materials as nickel-based alloys -represent a particular research target for this subject.

Machining operations could induce loss of mechanical performance in terms of hardness and/or strength by the effect of the rising material in the workpiece.to
limit these effects, cutting fluids are used as a coolant but also to lubricate the tool-workpiece contact area and improve the tool life. Therefore, cutting fluids are an important stake for industrial actors.

The aim of the project is to develop a novel cooling solution in machining operations, by understanding cooling phenomenon of machining operations and develop methods to use DEF according the machining process and the workpiece.